Credit and Labour Market Foundations of the Macroeconomy

The crisis and its aftermath have thrown up many challenges for macroeconomics. For the past thirty years the predominant methodology in macroeconomics has been a class of models that assume an absence of heterogeneity across firms, individuals, etc., and assume that individuals have access to well-functioning insurance markets.

These models have been widely criticised for providing no insight into the current crisis. The crisis has highlighted i) the extreme nature of labour market responses as unemployment has remained high while nominal wages have remained inflexible; ii) the importance of credit markets in generating as well as propagating shocks.. It is our view that that a deeper understanding of credit and labour markets, how they interact and how shocks in these markets aggregate and propagate is fundamental to the understanding of the macroeconomy. This agenda requires building a model of the economy based on realistic features of credit and labour markets including differences in information among agents, differences in attitudes towards risk, the inability to specify or contract upon all future contingencies, and recognising the limits of contractual enforceability. It requires an understanding of how behaviour in individual markets aggregates and how, in turn, the macroeconomic environment feeds back to individual markets. Our aim is to transform research in macroeconomics and to build its foundations on a thorough understanding of credit and labour markets.

Credit markets: We will consider why financial markets occasionally dry up, why banks simultaneously borrow and lend to each other and how this affects financial risk and monetary policy. An important component of this analysis is that differences in information between holders of assets and potential buyers creates illiquidity, that is, holders find it costly to reverse an asset trade once made. The relationship between contagious illiquidity and market failure, such as we have seen in the financial crisis, is a core element of this theme.

Labour markets: Traditional models have difficulties accounting for the fluctuations, and the sluggishness in responses, of employment and wages. We will investigate this issue from two angles. First, we will look into the black-box of standard job search models by examining how job-seekers determine which jobs to apply for, how this changes with unemployment and how selections depend on occupation, salary and travel distance. Second, we will examine the nature of the employment relationship after job search is completed, its durability, the evolution of wages and productivity and the dependence of both on current, past, and anticipated macroeconomic conditions.

The macroeconomy: An economy is the aggregation of the activities in individual markets. It is important to know if behaviour at the level of individual markets is amplified or washed-out at the aggregate level. For example, if employment responses at the firm level are sluggish, does this imply sluggish responses at the macro level? Understanding this aggregation issue requires insight into the structure of employment responses at the firm level. We expect that the joint analysis of credit and labour markets and how they aggregate will provide new insights for the understanding of the macroeconomy.

Potential impact
Policy Impact: The main beneficiaries of our proposed research are policy makers in the areas of fiscal and monetary policy and labour market policy. In particular, it will be of benefit to UK Treasury, the Bank of England, the UK Department for Work and Pensions (DWP) and other similar policy institutions in the EU and overseas. We have strong links with economists in policy institutions already. These include Bart Hobijn (San Francisco Fed), Aysegul Sahin (New York Fed), and David Ratner (Federal Reserve Board), all of whom have agreed to become visitors. David Miles of the Monetary Policy Committee has agreed to collaborate on the project as a co-investigator at the Bank of England. He will help co-ordinate our links with government and bank research economists and policy makers.

There are large potential gains from improved monetary, fiscal and labour market policy. Our field experiments on job search will involve cooperation with the DWP (Universal Jobmatch and Jobcentre Plus in particular) and will lead to advice on optimal incentive schemes for improving the job finding process. Potential gains include: lower benefit payments, better matches between employers and employees, and reductions of the significant costs to individuals of lengthy unemployment spells. The application of new micro-founded models in policy circles is in its infancy and our goal is to strengthen the channel from conception of new ideas to their application and implementation. Impact will be achieved by disseminating research findings through knowledge mobilisation activities such as: Focus Papers, Policy Forum series, seminar presentations and training events for government and bank economists, policy-oriented sessions at our annual conference, networking with key stakeholders and an effective web site. The Scottish Institute for Research in Economics (SIRE) has successfully organised policy forums with the Scottish Government over the last four years and we intend to use this as a template for discussions with stakeholders from the start of the project.

Public Impact: We wish to raise the standard of the public debate on macroeconomic policy. The research will be of interest to the general public and we will seek to disseminate our work using public lectures as well as through the website and press. We will draw on the support of the press and public relations offices at Edinburgh and at the institutions of our Co-Is. SIRE also has a long-standing relationship with the David Hume Institute for dissemination of research outcomes to non-academic users and we will engage them in the work in Scotland.

Capacity Building: The research programme will involve four half-semester buyouts for early career researchers each year, and will involve six linked PhD studentships. These researchers will benefit from the interaction with our international Co-Is and other visitors. We will also involve our international Co-Is and visitors in leading master classes and impact seminars in conjunction with the Scottish Graduate School's (SGS-DTC) Summer School that takes place every June. These will be open to graduate students across Scotland and the UK, as well as government and bank economists, and the SGS will provide resources to video-capture these presentations.

Legacy: All newly collected data will be archived with the UK data archive and will be made publicly available for further research. The training materials and a host of other resources will also be made available via the project website for others to download and use. There will be a body of openly accessible research and a new generation of well-connected and well-trained macroeconomists to provide future leadership of the field.